Landscape of Post-War Reservoirs: Environment, Conservation and Perception

This Collaborative Doctoral Award is part of an AHRC NWCDTP funded team project, titled 'Waterborne: The heritage, culture and environment of UK reservoirs', a collaboration between the Universities of Liverpool, Lancaster and Manchester Metropolitan. Using traditional historical means alongside critical creative methods, the team project will research the design, literary history and heritage of reservoir building in the UK. Three distinct, but interlinked projects will create a rich understanding of the interrelations between design, policy, community memory and the tangible and intangible heritage of water infrastructure. This new understanding will assist in the creation of more sustainable futures and situate the viewpoints of a variety of communities and groups at the centre of a national conversation.